Spectral ID

The University of Leicester has established a method for the rapid authentication of high
value consumer goods derived from its work in space exploration.
Our business model is to develop a low-cost, simple to operate, non-destructive, portable
device that will discriminate between genuine and counterfeit product samples in real time at
all points of the supply chain. The device offers a comparative screening test giving a
Genuine/Counterfeit response and alerting the user to the need for in-depth laboratory analysis
of the suspect sample.
We have successfully used our methodology in the lab to authenticate high value goods –
pharmaceuticals, razor blades, cigarettes and batteries – using samples from industry
collaborators.
Our initial market focus is a product for the authentication of high value bottled drinks that
can be used non invasively to discriminate between genuine and counterfeit product “through
the bottle”. This offers a significant market opportunity and a relatively simple, rapid route to
market. We have established proof of concept and now wish to design and develop a pre
production prototype that can be applied to in-field trials and to prepare the technical and
commercial plans that confirm financial viability and support a market launch. Counterfeit
whisky is our primary target. A press release about an innovation award for this concept
generated worldwide interest. Our plan is that this should generate cash to facilitate further
product development and wider market applications.
Our project will involve close collaboration with manufacturers, wholesalers and retailers and
with the appropriate security, regulatory and networking bodies.
We have established contacts in the whisky supply chain with an interest in our concept and
willing to be involved in its development. We have also established contact with the
Leicestershire County Trading Standards Office which has offered help to explore the wider
applications of our technology.